Phase-Change Light Modulator Metadevices

Chalcogenide alloys such as Ge:Sb:Te (GST) have properties that are widely compositionally controllable, which moreover can be switched in non-volatile fashion by external (optical or electronic) stimuli between physical states with markedly different refractive indices, conductivities, etc. Such materials underpin optical data storage technologies (rewritable CDs/DVDs), and have played a significant recent role in (nano)photonics and photonic metamaterials research as 'active media', delivering a variety of tuneable, reconfigurable, and nonlinear optical functionalities based upon the large change in refractive index between their amorphous and crystalline states. This project will focus on the realization of novel chalcogenide metamaterial electro-/all-optical switching and memory devices.